Empowering Future Innovators: Developing an intensely creative digital learning platform, comprised of character illustration and animation, coding, game design and development - igniting STEM passion in young and curious minds

Motion84 Studio Ltd. are dedicated to ensuring young people and people identifying with underrepresented groups in science, technology, engineering and maths (STEM) are empowered and well equipped to take on STEM subjects in higher education, opening up pathways for careers in STEM and Engineering. This project looks to begin building an inclusive and creative digital learning platform. Young people believe there is very little overlap in the teaching of STEM and creative subjects. We plan on demystifying this belief by leaning on the creative side of the sciences: teaching character illustration, animation, coding, game design and development.